Exponential growth opportunities for waste derived biofuels in developed and developing markets.

Understanding and developing opportunities for waste-derived biofuels in developed and developing markets.